Quantum dissipation in carbon-nanotube optomechanics

Quantum mechanics constitutes the basic paradigm that underlies our current understanding of physical reality. Though formulated almost a century ago and since then thoroughly tested to an exquisite precision, the interpretation of its basic principles continues to excite controversy to this very date. For example, a puzzling consequence of them is that an object can be in a "quantum superposition" state in which it seems to be simultaneously in two distinct locations. Though such features have been borne out in detail in the microscopic realm, they certainly defy our everyday notions of physical reality which raises the question of how the classical "macroscopic" world around us emerges from this quantum weirdness. Over the last decades it has transpired that this quantum-to-classical transition of a macroscopic object, known as its "decoherence", is effected by its unavoidable interaction with its surroundings.

In turn, recent years have witnessed a miniaturisation of mechanical cantilevers used for sensing applications. This has culminated in mechanical beams having atomic-sized cross-sections, made from a single sheet of carbon atoms rolled into a seamless cylinder to form a narrow tube known as a carbon nanotube. These behave essentially like sensitive springs and researchers are currently developing a variety of transducers to convert their oscillatory motion into an electrical or optical signal. Such transducers can then be used to manipulate these "nanosprings", which given their small dimensions and high quality are also ideal candidates for studying the aforementioned intriguing aspects of quantum mechanics. For example researchers are trying to realise with them quantum superpositions of macroscopically distinguishable oscillation amplitudes. A configuration which often involves a similar superposition of the transducer itself. An important prerequisite for this goal is to understand what determines the intrinsic decoherence in these systems, i.e., what are the fundamental limits for the survival of their quantum superpositions.

To this effect, we will predict the intrinsic decoherence expected in a nanotube optical transducer. The latter is based on bound pairs of oppositely charged carriers within the nanotube known as excitons. These can be generated with light and their presence can distort the tube via electrical forces so that an indirect coupling is generated between the scattered light and the oscillations of the nanotube. In particular, we will elucidate the decoherence that arises from the fact that regarding the nanotube as a single ideal spring is an oversimplification. A more accurate description is to think of it as an elastic string containing innumerable harmonics, whose vibrations will all influence and disrupt the workings of the "exciton transducer" while we try to use it to bring the fundamental resonance into a quantum superposition. Within a quantum setting, vibrational energy is quantised and the elemental quanta of these harmonics are known as phonons, so that our focus will be the phonon-induced decoherence of nanotube excitons. In a first phase, we will consider this phenomenon in situations where one can ignore the finite length of the nanotube, and we will study how the phonons influence the properties of the scattered light. A second phase will focus on situations where the fact that the nanotube is suspended over a finite length and coupled to an underlying chip, plays a role. In particular, the nanotube's oscillations can be damped by being converted into elastic waves that are radiated into the chip that supports it, and this adds a further twist to the problem of how the exciton transducer decoheres.

Finally, beyond furthering our understanding of the basic fabric of reality, the resulting insights will impact on the usage of these systems as sensors at the single particle scale, and on a variety of quantum technologies that rely on exploiting quantum superpositions.

Potential impact
This research project that brings together the fields of quantum photonics, optomechanics and nanomechanics, has the potential to enable the development of hybrid quantum devices based on mechanical systems. In this context, suspended single-walled carbon-nanotubes are emerging as a promising alternative for quantum nanophotonics that would allow to interconvert various types of qubits, and the present study of how excitons are affected by phonons in these systems is essential to achieve this goal. Such hybrid systems could then play a catalytic role in the implementation of quantum technologies, that is a current strategic priority in the UK's research policy given their relevance to the future of the ICT sector and concomitant economic potential, and the existing UK's strengths and capabilities in this emerging area. In addition the output of this research project would also further applications of carbon nanotubes as sensors at the molecular scale, e.g. in mass sensing or for magnetic resonance force microscopy at the single-spin level.

The aforementioned technological ramifications are expected to follow naturally from the more immediate academic impact that this crossdisciplinary research will have on the communities involved in optomechanics, carbon-based NEMS, quantum nanophotonics and quantum statistical mechanics. Indeed, the carbon-based nano-optomechanical systems to be studied furnish an enviable alternative for optomechanics and carbon-based NEMS, by combining the prime mechanical properties of carbon-nanotubes with the availability of quantum limited detection of photons. In turn, in the context of quantum statistical mechanics, one should highlight that this work would enable a tuneable physical realisation of a fundamental model, the subohmic spin-boson model, which is still lacking. The latter would contribute to the understanding of phenomena associated to quantum decoherence in the presence of strong interactions with the environment, such as dissipative quantum phase transitions. In addition, the possibility of varying in situ the carrier-phonon interaction is quite unique and, in the future, will lead to further studies of quantum quenches and nonequilibrium phase transitions. This deeper understanding of quantum dissipation in carbon-based nanostructures will in turn feed back positively on our ability to deliver quantum technologies based on them.